Encapsulation of Algal Cells in Microdroplets for Cultivation and Screening

The aim of this PhD project will be to develop a high-throughput microfluidic platform for screening algae cells. This will focus on two strains of algae, Phaeodactylum tricornutum (Pt) and Nannochloropsis gaditana (Ng). The first step will be to incubate algae cells in microdroplets and then track the growth of individual algal cells using fluorescence. This will inform on how algal cells behave in a microfluidic device. The cells will them be sorted by fluorescence activated droplet sorting to isolate key subpopulations.

Once this has been established attention will move to identification of transformant algae lines, using different fluorescent proteins (EGFP, EYFP, ECFP, etc.) as markers. By using this method, the transformant cells will be recovered directly from a cell population that has been electroporated, avoiding the process of waiting several weeks for visible colonies to appear on agar plates, and thus accelerating the algal engineering pipeline.

A further focus will be to develop a co-culture microdroplet method with the aim of culturing algae cells with other microorganisms. Some bacterial species have been shown to exchange nutrients with the algae, and the aim will be to examine this in microdroplets. The intensity of chlorophyll fluorescence or protein fluorescence can be used for an indirect way to monitor the growth of algae cells in microdroplets.